Leeds Beckett University and Ardent Limited KTP 21_22 R2

To create an innovative shift in strategic management capabilities to optimise performance and facilitate development of a bespoke internationalisation strategy